The University of Hull and Singleton Birch Ltd

To characterise and improve the technological performance of chalk derivatives, with a view to develop innovative high value products directly suitable for existing and new consumer markets.